Optimisation of the Internal Structure of Wind Turbine Blades

Modern wind turbine blades are large structures, with complex geometries and they are subjected to a large number of aerodynamic loading cases and design constraints. Many new wind farms are under constructions and many more are planned for the future. In this context the efficiency and reliability of wind turbine blades are paramount. The topic of this project is to study ways to optimize the structural design of the blades to reduce their weight and increase their reliability. Structural optimisation techniques are frequently used as part of the design process for many applications, but the numerous design constraints that wind turbine blades are subjected makes it a hard problem. Also, the newest designs involve composite materials which add an extra layer of complexity to the problem but also new ways to optimize the design. Composite materials are characterized by a mesoscopic structure that can be highly customized opening the door to optimization methods. This project will deliver novel numerical techniques that allow engineers to better design wind turbine blades. In the scope of this project, the methods are applied to blade designs and the results of the optimization process are analysed and assessed. Objectives: 1. Extend existing FE codes to allow for anisotropic material behaviour; 2. Optimise 2D slices of the wind turbine blades; 3. Optimise the 3D problem for wind turbine blade design.